Spiral wound pipeline mobile technology development

SUSTAINABLE PIPELINE SYSTEMS LTD is developing game changing new technology for the installation of pipeline infrastructure. Automated mobile manufacturing modules offer the potential to halve total installed pipeline cost, more than halve the environmental impact and greatly improve the logistics of pipeline installation. Feasibility work has used advanced 3D finite element modelling techniques to built and successfully evaluate designs for 36inch diameter pipelines. The technology advances develop applications for
high strength steel strip and build on manufacturing control technologies developed for the automotive industry